Hyper-Kamiokande (UK Strategy for Long Baseline Neutrino Oscillation Experiments)

Potential impact
This is a joint submission. Please check the QMUL (lead organisation) submission for the impact statement.